Feasibility Study for Developing the Boulby Underground Laboratory into a Facility for Future Major International Projects

Potential impact
The project will continue the collaborative interaction between the university and government science sectors and the commercial partner, ICL Boulby, which was started back in ~1987. This partnership has been scientifically very fruitful. It has also been successful in leveraging funding from various sources, such as the Joint Infrastructure Fund (JIF) award from the Department of Trade and Industry, and in attracting a broad range of activities which go beyond scientific research into studies relevant to environmental issues noted above, such as carbon storage, and wider questions, such as life in extreme environments and technology development for planetary exploration. Boulby now hosts arguably the best facility in the world for material radio-assays (BUGS). There is no doubt that activity at the Boulby Underground Laboratory has stimulated a lot of local interest, as evidenced by the recent setting up of a new display at the Whitby museum using ZEPLIN III as the centrepiece. In addition, the activity has bought a useful stream of researchers as visitors to the region.
The linkage between academia and industry which exists at Boulby offers specific prospects that link to at least three out of the five 'new fund' opportunities as highlighted in the recent STFC Town Meeting. These are the 'Industrial Strategy Challenge Fund', 'Strength in Places Fund' and 'Fund for International Collaboration'. This study will provide a forum for exploring these.